No one left behind: How current speech technology can benefit personalised text-to-speech for voice communication systems

Speech disorders can make communication hard or even impossible for those who develop them. Personalised Text-to-Speech can be used as a voice communication aid, producing in- telligible speech that maintains some of the speaker's voice characteristics, such as their pitch patterns and accent. This PhD builds on top of an already-existing body of research in the task of voice reconstruction by bridging the gap between voice reconstruction techniques and state- of-the-art speech models. By applying current models to the task of voice reconstruction, we aim to create personalised solutions with high intelligibility and quality beyond healthy speakers. In year 1, I assessed whether self-supervised learning models can be used to garner information about speech disorders, concluding that dysarthric speech seems to be represented in a smaller region of the latent space compared to healthy speech. In year 2, I explored whether a large speech model, Parler TTS, is capable of reconstructing a dysarthric voice by controlling speaker identity and intelligibility during the fine-tuning phase. Even though the model is capable of reconstructing the voice, the level of controllability of speaker identity and intelligibility is very weak. Future work aims to improve this controllability by re-training the model with categorical embeddings instead of using a natural language prompt. Moreover, future work will investigate articulatory inversion models as a potential technique to obtain parallel augmented data, i.e. healthy/dysarthric speech data for different speakers. Finally, future work will also investigate what is the best evaluation framework for the voice reconstruction task, which currently relies on standard TTS evaluation, which is not su cient to pinpoint what parts of the reconstructed voice need improvement.